LV Optimiser (LVOE) - Alpha

The LVOE project focuses on innovative LV (Low Voltage) power electronic devices (LV Optimiser, Dynamic Voltage Optimiser and Smart ZigZag) designed to address voltage quality and imbalance, enabling the vast adoption of Low Carbon Technology (LCT) connections within the LV network.

LV protection relies on fuses, which are reliable but lack sensitivity. Using novel AI protection algorithms faults can be separated from LCT which traditional fuses could not. AI algorithms will also plan the location and sizing of LVOE solutions for optimal benefits.

LVOE will provide technical solutions to dynamically operate the network, allowing for the widespread introduction of LCTs.